Acorn Application

"We need to work with a partner to develop to research and scope what we can achieve in this space.
We have the financial expertise and FCA authority, but lack knowledge of education techniques and research and games development. "